FleetMind

FleetMind is an ambitious project poised to redefine waste management for local councils in the UK. It tackles the pressing need for more efficient and responsive waste collection services, a challenge magnified by urban growth and changing waste patterns. Traditional collection methods, often rigid and outdated, fail to keep pace with the dynamic demands of modern communities, leading to inefficiencies that strain budgets, the environment, and public satisfaction.

At the heart of FleetMind is a sophisticated Artificial Intelligence (AI) and Machine Learning (ML) framework designed to overhaul the control room operations of waste collection fleets. Rather than relying on static, inflexible systems, FleetMind will leverage real-time data to adapt and optimise waste collection routes and schedules continuously. This data includes a variety of inputs such as collection frequency, traffic conditions, vehicle capacities, and predictive waste generation models. The system's innovation centres on its ability to recalibrate in real-time, ensuring waste collection is both efficient and adaptable.

The project is set to deliver a multitude of benefits:

1. **Cost Reduction:** By enhancing operational efficiency, FleetMind will generate significant savings for local councils. This financial relief could enable reinvestment into community services or potentially reduce waste collection costs for residents.
2. **Resource Optimisation:** With live data analysis, FleetMind will ensure better asset deployment, leading to improved service delivery, such as reduced missed collections and wider coverage.
3. **Environmental Benefits:** Optimised routes and schedules will curtail unnecessary vehicle movement, thereby decreasing emissions and contributing to cleaner air, in line with environmental sustainability goals.

Initiating with Flintshire County Council and Cumberland Council, FleetMind aims to craft a new benchmark in waste management that marries cutting-edge technology with practical application. This collaboration, which includes expertise from Omnia, TRL, and Hodos, is a step towards a more efficient, eco-friendly, and cost-effective future for UK waste services.